Should I copy you? Social control of mimicry

At a business meeting, each individual's interactions are partly determined by their evaluation of the other people. For example, your social response to Amanda the senior executive may not be the same as your response to Betty the intern. These responses differ not just in conversation, but also in the way you gesture, stand and move in relation to the other person. For example, if Amanda touches her hair, you might unconsciously touch your hair too; this is termed mimicry. Research has shown that even though people are not aware of copying each other's actions, unconscious mimicry can act as a 'social glue' that enhances friendship and liking.

We have recently shown that mimicry depends on the character of the interaction partner - when confronted with a nasty high-status person, participants mimic more than when meeting a nice high-status person or a nasty-low status person. This suggests that mimicry is a strategic social response which is strongest towards individuals who have influence and are hard to interact with. This project will test the origins of person-specific mimicry and how this is controlled by the brain.

Two different mechanisms could cause changes in mimicry toward different people. One is a general conceptual effect, where seeing Amanda makes you feel friendly, and the friendly feeling makes you mimic everyone for the next few minutes. An alternative is a more Machiavellian: seeing Amanda makes me mimic Amanda because she is powerful but does not change my mimicry of Betty. We will use two studies to distinguish these theories. First, we will test what happens when participants interact with Amanda for 4 seconds or with Betty for 4 seconds on repeated trials. If mimicry is Machiavellian and rapidly controlled, then participants will mimic Amanda more than Betty even in this fast demanding task. Second, we will test what happens when participants have the chance to mimic Betty but Amanda is also visible. If increased mimicry is due to a general friendly feeling toward Amanda, then mimicry of Betty should be enhanced. However, if mimicry is strategically directed toward Amanda, then the response to Betty should be unchanged. The results of these two studies will provide a clear test of the Machiavellian mimicry hypothesis, and will thus advance our scientific understanding of how mimicry works.

The third study in this project takes a different approach, and uses functional magnetic resonance brain imaging (fMRI) to determine how the brain controls mimicry. Strategic mimicry involves a complex array of social processes including perceiving other people, evaluating them and responding to them. Past studies have examined these in isolation but not in an integrated context. Participants will complete a mimicry task similar to study 1 during fMRI scanning. We are particularly interested in the role of medial prefrontal cortex (mPFC) in the control of mimicry. This is an intriguing brain region, which has been linked to judgements of social status, evaluation of the self, reasoning about others and control of inappropriate mimicry responses. The results will demonstrate if mPFC has the lead role in social control of mimicry, or if other brain regions contribute. The study will integrate our knowledge of social behaviour and brain systems for person perception, social evaluation and control of action, and thus represents an important step in social neuroscience.

Overall, these studies will provide new insights into the cognitive and brain systems for real-time control of social interactions. By using carefully designed experimental tasks in conjunction with brain imaging, we will be able to test the Machiavellian mimicry hypothesis and see how different components of the social brain work together in controlling mimicry. The results will contribute to new theoretical models for social interaction and have implications across the fields of social psychology and neuroscience.

Potential impact
This project investigates how mimicry of actions is controlled and modulated in rapid social interactions. Three major areas of immediate impact can be identified (1) academic (2) business and (3) education, together with a broader long term impact.
The findings will have an immediate academic impact, by advancing our theories of social interaction and our understanding of the neural systems which underlie social interaction. In particular, the project brings together ideas from social psychology with methods from cognitive psychology and neuroscience in order to address a core question of human social behaviour. As social neuroscience is a rapidly growing field attracting attention around the world, the results of these studies will have a substantial influence on this new field. The project will also impact on academia by providing training and opportunities to the post-doctoral fellow, who will gain experience in research methods and publication of data.
In addition, this project will have significant impacts beyond the academic community. As outlined in the impact plan, the project contributes to economic development via the Hamilton lab's existing consultations with an industry partner. Building on the result of this project and other work, our partner aims to develop better interfaces for interacting with virtual worlds and controlling complex systems on a computer. For example, the proposed system would enable a company to deploy a virtual salesperson on their website who interacts with customers in real-time displaying natural social behaviours. The completion of the current project will feed directly into this work.
Finally, the Hamilton lab is actively engaged with research users in education, clinical psychology and the autism community. We will continue to consult with these groups, share our results and work to make our findings relevant. For example, the present project examining how mimicry towards people with particular traits is controlled could provide a basis for understanding how students learn from different teachers, and how mimicry could be enhanced in individuals with autism. Throughout this project, we will maintain our outreach activities and thus contribute to both the public understanding of science and to the application of social neuroscience in the real world.
In the longer term, the potential impacts of this project are much broader but also harder to predict. As research in social neuroscience develops, it will influence a variety of fields. First, clinical psychology and psychiatry will benefit from an improved understanding of the fundamentals of the social brain and of new ways to teach social skills (e.g. to those with autism). Second, educational settings will benefit from better models of how information is transmitted between people and what social factors enhance learning. Third, business and management can benefit from research into how people interact and work together in order to encourage teamwork and cooperation. Finally, advances in social neuroscience are contributing to technological development in human computer interaction and social robotics. By advancing knowledge in the areas of social psychology and neuroscience, the present project can have a longer term impact in all these domains.